Trans-Mash

Transfaction are in the business of maximising journey outcomes for commercial transport, utilising lower cost open data formats and technology. Using Bayesian methods we will find innovative ways to automate and create intelligent processes to find the "best-fit" Carrier, and for Carriers to find new orders with which to fill trucks, to minimise road miles travelled, and maximise scheduling intensity.